Accurate projections of climate recovery from a combination of historical data, simple models and AI

With the 10 warmest years on record all occurring in the last decade, we are on the brink of exceeding the Paris Agreement’s 1.5°C warming target. In response, the 2023 United Nations Climate Change Conference outlined targets to achieve net-zero emissions. Consequently, the need for projections of high-emission scenarios is waning, instead we need to know what climate recovery looks like. Yet, how climate will respond to a state of net-zero emissions and gradual CO2 removal from the atmosphere remains poorly understood. Hence, investigating the processes and implications of climate recovery becomes critical for informing long-term actions and policies.
To date, climate scientists have used complex earth system models that integrate a vast array of processes across the atmosphere, ocean, land, ice, and living organisms to answer this question, but their different representations of climate components and interactions, such as climate feedbacks, ocean circulation, and sea ice, have led to diverging projections at global and regional scales. This vital knowledge gap in our understanding limits our ability to guide accurate mitigation actions and policies.
With a decade of experience developing novel statistical tools and simple physical models to improve historical estimates of climate states, I am now positioned to lead a world-class team and develop new modelling methods that integrate simple models, historical data, and AI to better predict future climate recovery. My novel modelling approach will be more accurate and quicker to run, and hence responsive to the rapidly evolving landscape of climate actions as we strive to achieve net-zero emissions.
To achieve these aims, I will form an inter-disciplinary team including climate scientists, computer scientists, and stakeholder engagement experts. My team and I will first examine the behaviour of temperature, rainfall, humidity, wind, and ice in recovery scenarios simulated by complex earth system models, with a focus on pinning down causes that lead to differences across models, a key challenge for improving projections (Objective 1). Yet, even with these causes identified, integrating this knowledge into complex models in a timely manner remains challenging. Therefore, we will develop a simpler modelling framework, which first uses simple climate models based on essential principles of climate physics. Parameters of the simple models will then be restricted by a range of historical instrumental and palaeoclimate records using a Bayesian statistical method. Finally, we'll use AI techniques to enhance simple model predictions and generate high-resolution climate maps. This combined approach is novel and will be easier to understand, constrain, quantify uncertainties, and faster to run (Objective 2). Using projections from my team’s new modelling framework, we will evaluate climate recovery and its societal implications at both global and regional scales (Objective 3). Through workshop engagement and data sharing with key stakeholders, we will also ensure our new projections reflect end-user needs and are accessible and impactful to decision-making (Objective 4).
In sum, my fellowship proposal addresses the next big challenge - what climate recovery will look like and why. It will also result in a novel climate modelling framework and more accurate projections that will be directly usable by scholars and decision-makers. Completion of the project will allow me to establish a world-leading research team and extend my expertise from climate and statistics to AI and making a real-world impact, enabling me to become a future leader in climate science and policy.